Nanoscale Molecularly Imprinted Polymers for Blood Biopsy Multi-Cancer Extracellular Vesicle Assay Improvements and Industrial Upscaling

Around 45% of cancer patients are diagnosed at a late stage, and only 50% experience 10 years of life post diagnosis - with earlier diagnosis ~90% would survive. Therefore, delivering early diagnosis is a key priority for many organisations (CRUK, NHS, WHO etc).

Current leading diagnostic technologies on the market like Grail (~$8bn company) for early detection of 50 cancer types have test costs between $1 and 7k per patient. There is an international requirement for cost effective testing for many international markets (47% of the global population do not have access to diagnostics) and repeated monitoring.

Metaguidex (MGX) has clinical validation for a novel early multi-cancer detection diagnostic assay using surface proteins on nano-scale extracellular vesicles (EVs) released into the blood from multiple cancer cells (breast, colon and lung). High specificity of antibodies to these proteins in the assay is needed for maximum sensitivity, but there is batch-to-batch variation during the expensive antibody manufacture and MGX have found deterioration of antibody quality over time, which has severe implications on assay effectiveness.

Molecularly Imprinted Polymers (MIPs), small plastic antibody mimics with exceptional selectivity that exhibit nM/pM level affinities, offers an industrially competitive alternative to antibodies. Molecular imprinting is a leading artificial molecular recognition technology which creates robust, reproducible, scaleable, cost-effective antibody mimics that counter several downsides observed in biological recognition.

This project therefore aims to create and test the binding of these MIP mimics to the cancer EVs to be tested in clinical blood samples. This starts with the creation of MIPs to generic surface proteins on EVs and MGX IP-protected cancer specific proteins.

At the Central Laser Facility (Octopus, STFC, Rutherford Appleton Lab, Harwell) these mimics will be tested for surface binding for positive control cancer EVs alongside current antibodies at using surface plasmon resonance (Biacore), then further measured for colocalization, sensitivity and specificity on the high-resolution microscopy (STED/dSTORM) on positive and negative cell line EVs and characterised clinical samples.

With the understanding from this MGX can test these MIPs against current antibodies on a larger clinical scale using in-house platforms. This has a huge potential for MGX to drive forward the IP on current cancer monitoring assays; saving loss of time on the constant testing of antibody batches and quantity control retesting required, but importantly, allow MGX to commercialise an international competitive multi-cancer diagnostic and monitoring assay in a $1.903bn market* where whole genomic testing would be overkill. More widely MGX is looking in the long run to expand beyond cancer to many other diseases where blood EVs play a role or quality control monitoring of the manufactured EVs and AAV therapeutics currently require expensive platforms to assess quality.

It will also have impact on the molecular imprinting field where application is key to driving the use of these polymers forward.

* calculated on UK, seven EU countries with >10,000 breast cancer cases per year and North America could yield $100 initial test prices followed by bespoke three-year monitoring programmes)